Newton Fund - GraphClean - Printed Electronic senosrs for urban monitoring applications in China

The project will develop and commercialisation of a series of printable sensor platforms capable of sensing the

biggest hazards to urban health in China and the UK providing societal benefits to both the countries long term.

It builds upon previous academic work which was funded in the UK and will be further developed by a member

of the HVM Catapult. The up-scaled sensors will target industrial solvents, NOx, CO and PM2.5 particles and

seek to develop a sensor inlay capable of being integrated with conventional electronics. The basis of the 3

sensors will utilise a novel particle sensing electrode, an OFET gas sensor and a graphene/metal oxide sensor.

The printable electronic components will be developed in the UK using high-value materials and large area

fabrication techniques and then licenced for production in China. The majority of the work in the project will

focus on the optimisation of the design, the functional inks and design of the platform for first application

implementation. This will be progressed to a short trial within China of the sensor platform. The output of the

project will be a versatile platform which can be exploited in multiple markets.